Building Open-domain Conversational Agents via Actionable Knowledge Graphs

Despite their increasing adoption and popularity, current virtual assistants can only help users to achieve a relatively small number of pre-defined complex tasks, e.g., booking a hotel, calling a taxi, or setting an alarm that are defined manually. The goal of this work is to move towards open-domain information agents built from general purpose knowledge graphs. Existing knowledge graphs model entities and attributes, but fail to capture the tasks and actions performed on them. In this work we address this problem by taking steps toward development of actionable knowledge graphs that represent each task in terms of properties related to that task.

Automatic identification of such properties and constructing a knowledge graph around them is particularly important as properties are the basis for a task-oriented conversation. For example, if the user is looking for a hotel room for her vacation, through the availability of such knowledge graphs, the virtual assistant may ask about their desired hotel properties such as price category, location, duration, and number of guests.